A Telemedicine Parkinson's Disease Assessment System for Home-based Monitoring.

SERG Technologies Ltd has developed a new, revolutionary, wearable sensor suite for the investigation and monitoring of muscular rigidity and underlying neural signals in Parkinson's Disease (PD). Our patented technology has the potential to be employed in telemedicine for automated accurate assessment of PD symptom severity enabling vulnerable people that cannot visit their neurologist due to the COVID-19 pandemic to be independent and maintain their quality of living. Our system is reliable, user-and-doctor-friendly, and unique as it is the only device capable of an assessment of all cardinal PD symptoms within the current framework of current NHS neurological tests. In addition, it can be utilised as a future means of continuous closed-loop deep brain stimulation (DBS) for patients with PD, providing a foundation for a range of ground-breaking, new, neurostimulation treatments.